HIGH TEMP CONVERSION TECHNOLOGY FOR ADVANCED BIOFUELS (HITAB)

The project focuses on the production of biofuels using municipal waste (MW) which is plentiful, sustainable and environmentally friendly. The partners will develop and optimise novel and proprietary technology for 1) pre-treatment based on autoclave technology to produce an homogenous cellulosic fibre (Aerothermal), 2) enzymatic hydrolysis to release fermentable sugars (Biocatalysts) and 3) fermentation of sugars to biobutanol (Green Biologics). All three unit operations are highly innovative. In the project, we plan to perform simultaneous enzymatic hydrolysis and fermentation in a single stage coupled with autoclave pre-treatment. The evaluation of net GHG emissions savings will be performed by North Energy. These calculations form an integral part of the design and development process. The partners offer an "end to end " process solution for the producing cheap and sustainable next generation biofuels. In this project, the process will be demonstrated at pilot-scale.